Lens reconstruction and the cosmic microwave background

The oldest light in the universe is the cosmic microwave background (CMB), a nearly uniform sea of radiation filling the observable universe. By studying small wrinkles in this background, astronomers can collect an image of the state of the universe from the earliest time when it can be directly observed, 400000 years after the Big Bang. By opening a window on the early universe in this way, our knowledge of the physics that gave rise to the pattern of galaxies and stars that we see today has been tremendously advanced. My research will focus on a new aspect of this radiation: the small lensing effect introduced by the distribution of dark matter in the universe as the CMB streams across cosmological distances to reach observers today. Because the CMB is deflected gravitationally by this matter distribution, it leaves a unique imprint, which can be extracted to reconstruct an image of the large-scale dark matter distribution in the universe. By studying such an image, our understanding of dark matter and dark energy, two of the greatest mysteries of modern physics, will be advanced. At Cambridge, I will work with astronomers who are carrying out experiments that will measure the CMB to unprecedented new levels of accuracy, which will allow the lensing signal to be extracted for the first time.